Re-storying the body, re-storying the self: The re-negotiation of appearance norms in women's narratives following mastectomy surgery

Re-storying the body, re-storying the self: The re-negotiation of appearance norms in women's narratives following mastectomy surgery